Exploiting Quantum Computing for Large-Scale Transport Models

**THE PROBLEM:**

Moore's Law imposes a fundamental ceiling on what can be achieved by classical computing. This has an extensive impact on numerous applications, described as NP-hard/intractable problems, which simply cannot be feasibly solved on classical hardware. The transportation and energy sectors are home to numerous NP-hard problems.

Computation speed is a critical customer issue with demonstrable demand for faster, larger models across both the transportation and energy sector.

**OUR PROJECT:**

Our project explores game-changing opportunities for faster computation by developing and testing the formulation of transport and energy optimisation problems as Quadratic Unconstrained Binary Optimization (QUBO) problems and Quantum Approximate Optimization Algorithms (QAOA) relevant to different types of quantum hardware.

Our innovation builds on techniques such as minor embedding and uses cutting-edge systems being developed in the UK and elsewhere.